Transatlantic initiative for nanotechnology and the environment (TINE)

Technical abstract
We have developed a life cycle conceptual model that suggests the importance of terrestrial ecosystems as a major repository of zinc oxide, titanium oxide, and silver manufactured nanomaterials (MNMs) introduced via the land application of MNM-containing sewage sludges. We propose to investigate the transport, fate, behaviour, bioavailability, and effects of MNMs into agroecosystems under environmentally realistic scenarios

The overall objectives are to:

1. Compare the transport, fate, behaviour, bioavailability, and effects of MNMs, a- MNMs, and/or dissolved free metals/bulk oxides to organisms with key terrestrial ecosystem functions, as well as exposure pathways involving humans;

2. Determine MNM, surface modified MNM and a-MNM interactions with important biological targets and relate these interactions to physicochemical properties;

3. Validate models with information generated from experiments designed to address Objective 1 for MNMs introduced through a pilot scale Waste Water Treatment Process (WWTP) to key terrestrial ecoreceptors, including effects of MNMs on the WWTP itself;

4. Determine realistic MNM emission scenarios for Tier 1 MNMs in wastewater from the WWT pilot plant data and develop first generation Life-Cycle-Analysis-inspired Risk Assessment (LCA-RA) model components for terrestrial effects of Tier 1 MNMs and a-MNMS based on data generated in experiments designed to address Objectives 1-3; and

5. Provide tools for in situ detection, monitoring, and characterization of pristine MNMs and a-MNMs in environmental media and biota.